Cyber Security Review

We take the security of our system very seriously. After all, it holds personal information on our connected consumers. We do all we can to ensure we are treating this data with the seriousness and respect it deserves. Part of this is making sure it is safe, and therefore we would like to have our security reviewed independently by experts in cyber-security.